Tackling TB in cattle: Identifying inhibitors of cell wall biosynthesis enzymes from Mycobacterium bovis

Activity assay on InhA and evaluation of a proposed inhibitor
This project involves both the preparation of the InhA enzyme and the determination of its activity using a spectrophotometric assay. Wild-type InhA from M. tuberculosis, which has been cloned into an E. coli expression vector, will be expressed and purified. The activity of the enzyme will then be determined, by monitoring the consumption of NADH using spectrophotometry. If time allows, the IC50 of a compound identified as a potential inhibitor of InhA will be determined.

Structure-based design of novel InhA inhibitors: Virtual screening
The availability of high quality 3D structures of InhA allows structure-based drug design approaches to be used in this project to identify new molecules that will inhibit this enzyme. In-silico screening of drug-like compounds will be carried out, to identify molecules that will bind effectively to InhA. In this project students will learn how to use 3D protein structures from the Brookhaven database, to carry out virtual screening of candidate drug molecules. This will involve experience using the GOLD virtual screening software, together with standard molecular graphics and modelling software. In a drug design project, inhibitor molecules identified in this way, would subsequently be tested experimentally.